Security Threats and Vulnerabilities of GNSS - Analysis Specification & Test Services

Security vulnerabilities and threats to services based on Global Navigation Satellite Systems (GNSS) are increasing concerns as their use for positioning navigation and timing (PNT) becomes ever more widespread and dependencies grow. The proposed work analyses specific operational needs in order to deduce and document Threats and Vulnerabilities (T&V) applicable to particular users. These T&V specifications are directly applicable to support user activites of equipment and service procurement to ensure fitness and robustness for purpose. Expert T&V analysis and specification for end users will be created as a revenue-generating service. We further propose to analyse and consolidate methods for testing GNSS equipment / services to verify performance.